Waste Manager Platform

I am the COO and Co-Founder of Dsposal a clean-tech company who along with its sister social enterprise Your Dsposal, is on a mission to empower people to make better decisions with their resources and waste by increasing transparency and accountability to make a positive impact on our environment.

Born in Tamil Nadu, India, I spent my early years on rural development projects before moving to North Devon, UK. Prior to co-founding the company in 2016, I gained a degree in Conflict Resolution from the University of Bradford, cycled 8,700 miles around North America and enjoyed a winding career encompassing logistics and supply chain, the food industry and sustainability.

I was voted joint 5th in the 2019 Resource Hot 100, am shortlisted for the Northern Power Women Outstanding Entrepreneur award 2020 and recognised in the 42 under 42 list for NW Business Insider. I am also Group Coordinator of the Waste Compliance Taskforce and an alumna of the CSC Leaders Programme. I speak internationally on waste, digitalisation, open data and open standards.

I want to use this Women in Innovation award to develop innovative new software which will enable waste managers at complex waste producing organisations, like the NHS, to better manage their waste supply chain so that we can tackle waste crime (which costs the UK economy £1billion a year), improve resource efficiency and minimise our environmental impact whilst reducing public sector costs and time spent.

I am passionate about digital transformation of the waste sector and how this can help us create green jobs to help us build back better.